Automated, accurate, in-field detection of potato diseases by precision computer vision approaches - PHENO-TUB

Healthy, high-quality potatoes are the foundation of the UK's annual 4.8M tonne potato production. For seed potatoes, the SPCS (seed potato clarification scheme) inspects the quality of seed potatoes throughout the production chain to the point of sale. Unhealthy seed may result in downgrades, reducing income, or even total rejection of crop. Loss or infection of seed can also result in dramatically reduced availability to grow ware crop and unhealthy potato plants result in reduced marketable yields affecting grower's returns and increasing wastage. Eg. diseases like late blight, known for its quick spread, and blackleg cost £50M each to the potato industry yearly.

Currently, growers/surveyors of seed or ware potatoes manually comb fields, visually inspecting plants to understand field status, diseases or risks of stress. This is time consuming, laborious, specialised and error-prone; comprehensive surveying is impossible. There are many stressors that affect a field's marketable yield and overall plant health. These can include biotic (infectious diseases caused by pathogens) and abiotic, largely environmental issues that affect a plants susceptibility to biotic stress.

Computer vision approaches have improved to the point where there is an immediate opportunity to adopt a precision approach to identification of plant defects. This feasibility project aims to develop an integrated computer-vision system for plant-to-field health detection using our significant strengths in machine learning and hyperspectral imagery. We aim to provide a comprehensive solution to detection of rogue and diseased plants in potato production, but as part of this proof of principle we will focus on the detection and monitoring of select biotic stressors known to cause the most problems to growers including blackleg, late-blight and viral disease, such as potato virus Y.